Evaluating the impact of immunization with PNAG, a common bacterial antigen, on the gut microbiome and physiology

The Project shall be the programme of work entitled "Evaluating the impact of immunization with PNAG, a common bacterial antigen, on the gut microbiome and physiology"